Control effects

The concept of computational effects was introduced by Eugenio Moggi in his 1989 paper "Monads and Effects" and has since become a central theme in research on the semantics of programming languages. Computational effects include, for example, user interactions (input/output), mutable program state, exceptions, (delimited) continuations and coroutines. To promote research on this topic towards a unifying theory, Moggi encourages conceptualising computational effects in the language of category theory, by modelling programs as morphisms in a Kleisli-category for a suitable strong monad on a general base category with finite products.

While various computational effects (e.g. exceptions and continuations) have been subject to research efforts in the past, other computational effects (e.g. coroutines) and their applications (e.g. compiler optimisation by partial evaluation) became more topical in recent years and remain to be investigated from the viewpoint of category theory.

The overall goal of my proposed research is a thorough analysis of various computational effects viewed from a strictly category-theoretical perspective. On the one hand, this approach is intended to guide the practical development of new programming language systems. On the other hand, category theory has proven to be a great tool for finding generalisations for concepts at hand, thus yielding new theoretical insights and connections to further research areas.

Computational effects that affect a program's control flow (like exceptions, continuations, and coroutines) are known as control effects. Based on Fiore, Plotkin, and Turi's substitution algebras ("Abstract syntax and variable binding", 1999), Fiore and Staton presented in 2014 a computational interpretation of these algebras as jumps in the control flow. Fiore then introduced the concept of inception algebras (or inceptions), which are justified by a continuation passing style (CPS) semantics, and used these inceptions to model jump effects with data-passing (see his 2014 talk "Algebraic Theories and Control Effects, Back and Forth").

As a starting point of my research, I intend to investigate how the concept of inceptions can be extended. Plotkin's Fixed Point Calculus (FPC), a simply typed lambda-calculus (STLC) with call-by-value operational semantics and recursive types, is powerful enough to implement functional programs that operate on natural numbers or lists and is, hence, much more closely related to real programming languages than the usual flavours of the lambda-calculus. Extending FPC with dependent types can also be explored in this proposed research.

A second research direction opens up when considering linearly typed calculi. Linear types are inspired by Girard's linear logic and are 'resource-aware', i.e. linearly typed terms may only be used once. They are useful for programming languages with compile-time resource management, such as Rust. Iwama, Igarashi and Kobayashi introduced a type system based on linear types and effect systems in their 2006 paper "Resource usage analysis for a functional language with exceptions". A category-theoretical exploration of their type system might tie in well with my research on control effects.

A third route to take is the exploration of partial evaluation (aka program specialisation) in the presence of control effects. In 2004, Fiore, Di Cosmo and Balat developed a partial evaluator for STLC with binary sums inspired by the technique of Normalisation by Evaluation (NBE), introduced by Berger and Schwichtenberg in 1991. It might be possible to adapt Fiore's analysis of NBE for STLC ("Semantic analysis of normalisation by evaluation for typed lambda-calculus", 2022) to Moggi's lambda.c-calculus, which is based on STLC, but strictly distinguishes between computations and values. Such an adaptation may serve as a foundation for an alternative partial evaluator for the lambda.c-calculus in the spirit of Fiore, Di Cosmo and Balat.